Investigate the roles of an ancestral SMC protein in bacterial chromosome segregation

Technical abstract
Bacterial chromosomes must be organized to be compatible with a myriad of DNA-based processes including transcription, replication, segregation and repair. Structural Maintenance of Chromosome proteins (SMC) participate in organizing chromosomes in virtually all living organisms. We were the first to show by chromosome conformation capture (Hi-C) that Caulobacter crescentus lacking SMC has reduced interactions between loci at approximately equivalent positions on opposite chromosomal arms, suggesting a role of SMC in chromosome organization in this bacterium. However, how SMC binds the chromatin and shapes the chromosome structure remain poorly understood. To answer this question, we will (i) define the genome-wide DNA binding sites of SMC, (ii) systematically determine the identities of DNA loci that are brought spatially close together by SMC, and finally (iii) determine DNA loading sites and the protein loader of SMC in Caulobacter. Since SMC is highly conserved from bacteria to humans, knowledge generated from this project is applicable to understand the chromosome organizations in other bacterial species as well. We are especially interested in applying these knowledge to industrial-important species such as Streptomyces.